Development of a pre-production prototype of a technologically innovative snow sports product made using sustainable thermoplastic composite materials

Development of a pre-production prototype of an innovative snow sports product made using sustainable composite materials and manufacturing practice. The project fills a gap in the £47 billion sport goods market for eco-engineered performance products